Artificial intelligence (AI) for high productivity advanced manufacturing (ProductivAI)

ProductivAI will develop a novel toolkit for process optimisation in PCB manufacturing and vacuum coatings industries, enabling process efficiency improvements resulting in reduced energy consumption and reduced waste and improved ability to meet challenging (and commercially attractive) specifications and short turnaround times. Current lean six-sigma methodologies provide efficiency gains through continuous improvement following highly manual procedures over process iterations. ProductivAI will make a step change in the ability of companies to achieve "right first time" production output to challenging specifications and stringent quality criteria whilst reducing energy consumption, waste and cost through higher yields, more efficient processes and faster throughput with potential for significant annual savings.

These benefits will be achieved through the use of a machine-learning optimisation approach tailored, for the first time, specifically to the needs of electronics and coatings industries and integrated within a lean six-sigma framework. The system will automate and massively speed up process improvement and reuse of historical data to optimise process conditions. Novel aspects of our approach include the use of a special two-stage optimisation process which provides rapid global optimisation even for complex processes and the use of data synthesis to achieve faster and more accurate model training.

This novel technological approach will be integrated into a lean six-sigma framework for rapid adoption by practitioners within the aforementioned industries. The algorithms will be implemented in a software platform for ease of use and integration with other quality and enterprise software tools. The effectiveness of the toolkit will be demonstrated trough two use cases in PCB manufacture and vacuum coatings, providing the two advanced manufacturing industry companies with direct gains in process performance.